Quantum communication and quantum information

This is a theoretical PhD project in the area of quantum communication, quantum cryptography and quantum information science. We will investigate topics including but not limited to quantum oblivious transfer, quantum random access codes, quantum multiparty computation and other quantum communication tasks. We will investigate optimal quantum protocols for such functionalities, as well as experimentally feasible protocols, which use non-orthogonal coherent states of light, or do not require quantum entanglement, or long-term storage of quantum information. The techniques we will use include both analytical work and computational techniques, such as convex optimisation for finding relevant optimal quantum measurements and operations.